AI system development for museum companion app

SimplyArt's mission is to make art and history accessible to everyone, including every age, interest level, and neurodiversity. We are developing an app that explains museum exhibits it in a way that engages and promotes understanding, customising information to visitor preferences, allowing to appreciate and value exhibits on display. SimplyArt is leveraging advanced AI to transform traditional guidebook/placard text, making museum visits into interactive, engaging, and inclusive experiences.

Traditional museum placards and audio guides use complex terms and a formal tone, deterring younger or art/history novices. This app acts as a bridge, a personal museum guide, decoding the complexity into narratives and descriptions that resonate with a broader audience.

By utilising user-centric design, such adaptable, bite-sized information delivery in an Instagram-story-like way and making the experience more adaptive by using dialogue wheels and best practices for dyslexia and ADHD information delivery, we are making the experience welcoming and engaging, avoiding daunting amounts of text that visitors are often faced with in other museum companion apps. Using analytical AI to suggest exhibits we are also solving the problem of people coming to a museum, and not knowing what to see, being overwhelmed with options.

In this project we will focus on finalising and testing our AI system, which includes a search & summarisation engine to explain concepts and answer questions in a relatable way and a novel recommendation engine, whereby a visitor, after answering a few questions, can get bespoke suggestions of the exhibits that would be of interest to them. The output of the project will be a functional prototype of the app which will be ready to be trialled with museums with a view to start generating early revenue.

A survey shows that the 20% best-off people are about twice as likely to visit a museum as the 20% worst off. Those with a degree/professional qualification are 4.6 times more likely to visit than those with no qualifications. Museum and gallery visitors are mostly well-educated professionals aged 55 to 75, who also visited museums and galleries in their youth. Young people's engagement is higher with adult encouragement or participation.

One of the top reasons parents don't take their children is the perceived lack of inclusivity. If this connection isn't fostered early, perceived barriers persist, limiting youth interaction and impacting the next generation.